The Social Life of Web Archives

Web archives provide essential windows into the Web experience through time. From early social networking sites like Myspace to web collections on 9/11, these digital archives memorialise the Web in ways that fundamentally shape our understanding of the past. In principle, they enable users to trace online communication in ways that are impossible without interventions to preserve online content that is perpetually subject to deletion, removal and neglect. Yet, at the same time the preservation of these digital traces enables their reuse in ways unforeseen by original content creators and archivists, posing potential risks to civil liberties and the institutions providing access. To fully acknowledge the impact of web archives, greater attention must be paid to how the Web is archived, by whom and for what purpose. And in a world where a pandemic is rapidly transforming the offline mediums of social practice, information and cultural exchange towards those that are fundamentally reliant on the Web, this research bears critical significance for how the social sciences will know and study the contemporary social world in future.
The aims of the fellowship are to demonstrate the significance of web archives, as well as critically shape the future of scholarship and policy development in this space. To achieve these aims, the project proposes the following programme of activities: disseminate my PhD research through publication and presentations; extend this research through a pilot project on how web archives are used; prepare a grant application to build on the pilot; and undertake additional personal development opportunities.

To extend the impact of my PhD and strengthen my reputation for high quality research, I will use the fellowship to convert the main contributions of the thesis into a single author journal publication and two conference presentations. The article will centre web archives as new forms of social data to draw attention to both their role in the life cycle of online content and their significance for the development of future social science research claims. The fellowship enables the extension of this research contribution, my network and technical skills through a pilot study. This limited research broadens the scope of my PhD to investigate how these collections are used and what the significance and policy implications are. To set up a future project on patterns of web archival use, the pilot addresses methodological design challenges with targeting potential data sources to study how web archives become embedded elsewhere online. The pilot involves a research visit with experts in web archiving at the Maryland Institute for Technology in the Humanities to further develop my technical skills in using large-scale data archives, and creates additional opportunities to disseminate my PhD.

Using the results of the pilot, the fellowship develops the project into an application for an ESRC New Investigator grant under the auspices of the new Bristol Digital Futures Institute. The fellowship will develop a grant proposal with international collaborators, including MITH and potential BDFI partners, with a view that the project offers a step change in the study of the significance and role of WAs in shaping emerging data-driven technologies (e.g. AI and facial recognition).

Finally, the fellowship develops my professional skills, training and teaching experience. To support the programme of activities, I will undertake key staff training opportunities in academic writing, grant writing, project management and career development. To expand my network at Bristol and in the UK, I will organise a seminar series for the Faculty's recently established Digital Societies Research Group. Building on my previous teaching experience, I will expand my skills to include research supervision in the School of Sociology, Politics and International Studies with the goal of obtaining an Associate Fellowship of Advance HE.